Big Data for Equity Investments

Torux Software target is to use Open Data analytics to create Equity Investment Strategies. The product that will be sold to client Hedge Funds will be a Strategy. A Strategy will be a package of software and methodology, that will be retrieving and analyzing data from preselected/predefined sources, and then will produce buy/sell recommendations for specific Listed Equities or Sectors in the Stock Exchange. The developed Strategies will expose and define, both qualitatively and quantitatively, variables and dimensions affecting or correlating with the price fluctuation of certain companies/sectors, so as to develop profitable Investment Strategies.The investment strategies we will develop will focus on data mining Open Data to identify real-time indicators and trends that will affect or correlate with the stock prices of a wide range of corporations and industries. The data sources will be Open Data including Twitter, Google, Crawling the web, as well as other Data providers.